Decentralised AI for Situational Awareness

This project focuses on the significant scientific and technical challenge of how to support Situational Awareness (SA) in a decentralised and adaptable manner at the 'edge'. We envisage an ad hoc (and constantly changing) large scale network of remote unmanned vehicles employing AI on the platform to interpret sensor data streams, but also sharing model forecasts among platforms to check on their accuracy and/or to determine when the situation changes.